University of Bristol And Flight Refuelling Limited

To investigate the technical feasibility, appropriateness and business attraction of manufacturing existing products or components from composite materials.